pvRIS: Pressure Vessel Robotic Inspection System

pvRIS: Pressure Vessel Robotic Inspection System

The cost, safety and downtime involved with pressure vessel asset management is a major issue for all oil & gas

operators and for other asset owners where access is hazardous, such as nuclear environments. This project

aims to produce a system that can reduce inspection costs, increase operating efficiency and maintain safety.

This project aims to extend the successful measurement system, DIFCAM that has been developed in the

transport industry to replace manual basic visual inspection of railway track and tunnels.

New challenges arise in integrating these measurement systems to vehicles suitable for inspection of pressure

vessel and very complex active cells for Nuclear Decommissioning. The project will utilise a modular robot

platform to deploy the revised inspection system within the asset and navigate through it